The St Austell Bay Project

Since Cornwall’s last working tin mine closed, much of the data acquired in the process of exploring and appraising for tin in this historic region has been lost. We have identified the opportunity to work with an industry expert to collate the last remaining dataset pertaining to BHP Billiton’s exploration work in the 1980’s. By restoring and digitising the data, it can be preserved for future use, as well as used to assess the potential for St Austell Bay as a future mineral resource.